The Films of Xavier Dolan: Queering Motherhood & the Nation

The project aims to reconfigure visual representations of the institution of Quebecois motherhood in Dolan's cinema. Otheredmotherhood is a motif of his work, presenting provincial maternity as thriving despite issues surrounding poverty, disorder and monoparentalism. To argue that Dolan visualises a new mere Quebecoise, I re-evaluate his works through situating his cinematographic agency within a corpus of interdisciplinary theories on queerness, materinity and feminism. I will demonstrate how this queering of motherhood reshapes Quebec's (sub-)national future, interrogating the 'radical alienation from one's body' (Nelson 2015) induced not only by pregnancy, but through the birth of a 'queer' provincial space.